Laser Scanning & BIM

Fox Architects Limited is bespoke practice specializing in retrofit, extension and conservation projects for the construction and property sector.In response to a number of clients considering the implementation of building information models without a full understanding, we have identified the need to invest in the laser scanning technologies and seek expert advice in the development of our procedures to create an efficient strategy to increase workload.